UK Robots take on the world

Exploration of US and French under-floor insulation markets involving the following:

1. Developing relationships with contractors & distributors (including exhibiting at relevant trade shows);

2. Adapting the technology to and the business proposition to suit the relevant market (as not only the

accepted insulation materials and typology of the housing stock differ but also the predominant

commercial structure and contractual arrangements);

3. Providing first-hand experience of the technology - including live demonstrators and/or a trial;

Both the US and French markets for under-floor insulation are larger than the UK's and both have

potentially stronger drivers - legislative pull in France and small contractor push in the US. This feasibility

study will allow us to explore these markets and to develop international relationships necessary to

address them.